Remote Power Solution For Offshore Data & Sensor Platforms

Aqua Power Technologies is leading the development of a novel wave energy converter technology. The project aims to undertake feasibility studies, through market research, and numerical simulation modelling, in an effort to better understand the novel structures performance in a range of simulated scenarios, which will subsequently be validated by a prototype of the fundamental operational components.